UK Strategy for Long Baseline Neutrino Oscillation Experiments

Please see the details on the Queen Mary University of London proposal entitled
'UK Strategy for Long Baseline Neutrino Oscillation Experiments'
Grant reference: Q2017804